Wheezsolve: Classifying causes of respiratory wheeze

Breath contains materials from our lungs & mouths which are tell-tale signs of health or disease. Doctors could therefore replace sampling that requires lung surgery or intubation, with simple & safe breath samples.

Capturing breath samples without contamination, in a consistent & reliable manner, has proven too difficult or expensive. The most advanced breath tests on the market cannot identify the causes of symptoms for doctors to prescribe effective treatments. That's why breath testing isn't used widely in the NHS.

Our simple but elegant device, PBM-HALE, addresses these issues. Across 2 clinical research studies it proved to:

* Be safe & fit-for-purpose for patients, clinicians, & diagnostic laboratories.
* Work in walk-in clinics in Brazilian favelas, as reliably as in high-end European hospitals.
* Provide highly standardised breath samples, without contamination,
* Whose analysis identified the cause of pneumonia in 100% of samples tested,
* After only 1-minute sampling.

**This project will develop the first breath test that classifies asthma & make our product competitive by making PBM-HALE fully mass-producible.**

Wheezing, a sign of pneumonia or asthma, affects 1 in 12 Britons. 33% of children under 5 experience wheeze too (\>217,000 NHS appointments/year; 75% of all children's appointments globally), but have no diagnostic options for either pneumonia or asthma. There is currently no simple/single test to identify asthma subtypes, or patient response to steroid treatment.

There are markers that can classify asthma subtypes, but these are accessible only by lung intubation, and consequently not used: We will solve this problem by testing for these markers in PBM-HALE breath samples.

Since PBM-HALE samples can help identify the cause of pneumonias, the new test will empower clinicians to prescribe appropriate & effective treatments to both children & adults, potentially halving the annual £1.1B asthma cost to the NHS, & improving patient quality-of-life.

We will also develop new ways to injection-mould parts of PBM-HALE which right now can only be 3D printed. Solving injection moulding will increase our sales revenues by making our pricing more competitive for customers & cost-effective for the NHS. It will also allow us to register PBM-HALE with regulatory bodies, & plan the follow-on studies needed to market PBM-HALE & the novel wheeze test for use in adults & children.

With this support we will be able to manufacture PBM-HALE at a much lower cost, bring it closer to clinical use, & grow our company into a global business from the North-East of England.